ADAPT-EAF: Accelerating the Development of Automotive and Packaging steel Technology for EAF production

The ADAPT-EAF Prosperity Partnership aims to address critical knowledge gaps in electric arc furnace (EAF) steelmaking and design new steels amenable to EAF processing.
The UK is undergoing a transition from blast furnace to EAF based steelmaking. This will reduce UK CO2 emissions by 1.5% and increase capacity for steel recycling. However, for this to be achieved, technical challenges must be overcome. Specifically, commercially competitive steels produced through EAF processing requires high scrap contents. This leads to the accumulation of residual elements that can negatively impact properties. In particular, they can severely compromise the processability of products that require thinner cross sections, like those used in the automotive and packaging industries. Understanding the impact of residual elements is therefore imperative for producing economically attractive steel grades. Through collaborative efforts between Tata Steel UK, University of Cambridge, Warwick Manufacturing Group and Imperial College London, our research will develop a comprehensive computational framework for predicting steel properties based on composition and processing variables. The data required for this will be generated through coupled rapid alloy prototyping and testing. Once established, the framework will allow the accelerated design of new EAF steel compositions specifically optimised for automotive and packaging applications.
Our research strategy unfolds in four stages. In the first stage, Tata Steel will curate commercial data on scrap quality and conduct a techno-economic analysis to inform alloy design targets. In the second stage, a computational framework will be developed to predict steel properties, with targeted experimental studies filling data gaps. This will initially focus on creating a robust understanding of the interactions between residual elements, microstructure, and processing response. High-throughput alloy prototyping capabilities will generate microstructure and property data, complemented by formability assessments. Stage three enhances the computational framework with processing-microstructure correlations and iteratively refines steel compositions for optimal properties in the target applications. In stage four, alloy assessment transitions to full-scale validation and demonstration, ensuring consistency with small-scale results and customer acceptance.
The Partnership's objectives include developing a digital predictive platform using AI and data analytics to predict steel properties, leveraging high-throughput processing capabilities for targeted data generation, and understanding the mechanistic origins of residual element effects on microstructural evolution. Additionally, the project will assess the equivalence or superiority of EAF steel to blast furnace steel, examine tolerance levels for scrap/direct reduced iron balance variations, and explore potential positive effects of residuals on steel properties. Importantly, the project will also focus on developing research staff with metallurgical expertise to support the talent pipeline in the UK steel industry.
The outcomes of this research project will underpin the UK steel industry's transition to EAF production, and accelerate the development of environmentally sustainable steel grades with enhanced properties. By bridging critical knowledge gaps and leveraging advanced computational and experimental techniques, the partnership aims to enable Tata Steel to maintain global competitiveness and contribute to the UK's clean growth agenda. These initiatives are critical to secure the future prosperity of UK steelmaking, which directly employs 34,500 individuals and generates £2.4 billion of UK GDP as well as indirectly supporting an additional 43,000 jobs that creates an additional £3.1 billion in economic activity through supply chains.